Rheological Controls on Deep Earth - Surface Interactions

We are asking for funds to run a scoping study to see whether a case can be made for a NERC Research Programme on "Rheological Controls on Deep Earth - Surface Interactions".

Potential impact
Impact will be investigated during the scoping study.